Automating solid waste disposals, collections and bin capacity monitoring in Nairobi, Kenya

**Internet of Things (IoT) Smart Waste Management Technology to remotely monitor and maximise efficient waste collection in Kenya.**

Increasing the rate of recycling, a key component of circular waste management, is central to addressing the global environmental crisis. The World Bank (What a Waste 2.0 - A Global Snapshot of Solid Waste Management to 2050) projects that the 2.01bn tonnes of waste generated annually will rise to 3.40bn tonnes by 2050\.

Developing countries such as Kenya are particularly adversely affected by the serious health and environmental consequences of inefficiently managed waste, which is either openly incinerated or illegally dumped. Nairobi County Government in Kenya reports that only 38% waste is collected, of which just 10% is recycled.

In response to the increasing amount of waste generated by a growing population, the Nairobi Metropolitan Services (NMS) has launched an initiative to improve sanitation in the county with plans to build waste storage stations across the county. Other Kenyan initiatives include the 2019 Sustainable Waste Management Bill and Ministry of Environment 2021 circular economy awareness campaign.

De Graft Management (DGM) is a Property and Waste tech specialist. We work with stakeholders in Kenya who are yet to use technology to manage their buildings and related services. With this proposal, in response to stakeholder requirements, we will develop and demo Internet of Things (IoT) enabled waste technology to efficiently manage the solid waste generated from their buildings.

Our project will build on the progress we have already made confirming the feasibility of the tech development (in a previous IUK competition). We will confirm the requirements and develop a new prototype to track Nairobi's waste schedules, collections and disposals. We will develop affordable, user-centred and locally supported waste management technology specifically developed for Kenya with long-term plans to scale the DGM technology across Africa. The tech will:

\*Map collection agents' journeys to drop-off and collection points (buildings)

\*Enable waste generators to locate nearest drop-offs and collection centres; scan and upload data; and arrange collections

\*Monitor waste bin capacity to optimise schedules